Electron and positron scattering data for biological radiation damage modelling

Description: Electrons and positrons play a role in the interaction of radiation with biological material: electrons are generated in large quantities by the ionizing radiation used in medical treatment and imaging; positrons are used for sophisticated medical imaging (PET scans). Understanding the mechanisms and effect of electrons and positions on biological molecules can help improve how we use radiation both for treatment and imaging. In particular, scattering data are required as input for software that models quantitatively radiation dose and radiation induced damage in biological matter